Infrastructure for Drone Operations

HEROTECH8 is a UK-based robotics company and CWEIC CommonwealthFirst Export Champion, with a vision to create wide-scale, clean and sustainable infrastructure hardware for drones. Recipient of the InFocus Women In Innovation Prize in 2016, the team seeks to complete an industrial research project in robotics and autonomous systems. This will allow development of the core technology, demonstrate the core functionality of the HEROTECH8 Skystation and its potential value, in a highly controlled environment. With our integrated technology, the Skystation will enable rapid growth in drone adoption, and provide the necessary safety assurances without a requirement for a human operator.